All the Women Are White, All the Blacks Are Men, But What About the Greens?

This research applies an intersectional analysis to the contemporary environmental movement in both France and the UK. It thinks through the ways that structures of oppression overlap in relation to impending environmental crisis. Intersectionality is a Black feminist framework which exposes the structural relationships between oppressions, such as racism, sexism, and classism.

Existing social analyses of the environment and environmental movement often take a singular approach, focusing only on one aspect of social identity, such as race or gender. However, this project seeks to take an intersectional approach, asking how and why different structures of oppression interact within the ways that environmental activists frame their claims and organise their responses. This enables us to think about the links and gaps amongst critical approaches such as postcolonialism, feminism, and environmentalism. This study aims to create opportunities for more inclusive environmentalisms and expands the potential for coalitional organising with other social movements.

The project addresses the following research questions:
- How does intersectionality help us understand environmental movements?
- Is intersectionality a relevant concept outside of its US origins? How does it travel across different cultural, political, and linguistic contexts, specifically in Europe?
- How relevant are categories such as diaspora, race, and gender in forming and communicating environmentalist claims?

Above all, this project foregrounds the standpoints of those too frequently erased from narratives of environmental activism: marginalised people whose experiences are gendered, racialised, and othered in significant ways.

The project's multi-methods approach includes archival research, theoretical analysis, ethnographic fieldwork, and interviews. Through a focus on the experiences of grassroots activists, this research will increase transnational learning amongst environmental groups in relation to inclusivity and philosophies of environmentalism. Furthermore, it hopes to advance theories and concepts which explicitly connect social issues to environmentalism.